Hentsu startup

It would be useful for an external advisor to give us guidance on IP protection and billing. We need to explore a number of different methods to monetise our services and hired expertise would make this process more robust.